Bangor University And Hockley International Limited

To develop a new pesticide, reflecting changes in EU law, and embed processes, skills, and risk assessment procedures from laboratory to commercialisation.